Exploiting African swine fever virus surface proteins to develop rapid diagnostic tests and understand virus host interactions

Technical abstract
African swine fever virus is a complex DNA virus which contains more than 50 proteins in the multi-layered virus particle. Reagents for effective control of ASF including rapid diagnostic tests and vaccines are not currently available. In this project we will characterise the virus proteins on the surface of the extracellular enveloped and the intracellular mature virus particles. Reagents generated to these proteins will be used to study mechanisms of virus entry, to develop lateral flow devices for pen-side diagnosis and to evaluate immune responses against the proteins in pigs. This will identify targets for vaccine development.